CATAGEN Green Emissions Testing US expansion

CATAGEN Green Emissions Testing Limited (GET) is a global aftertreatment testing service provider. Through our internationally patented OMEGA recirculating synthetic gas reactor, we deliver engine-free catalyst ageing with exceptional accuracy, reduced costs, and near-zero carbon emissions. We help global partners develop solutions that are representative, repeatable, and fully compliant with worldwide emissions legislation. GET is part of CATAGEN Limited, a Net Zero technologies company, founded in 2010, with a mission to clean and decarbonise the air.

We are approved by the Vehicle Certification Agency (VCA), TÜV SÜD, Applus+ IDIADA, and others, and support Original Equipment Manufacturers (OEMs) with approvals for Europe, the USA (EPA and CARB), Indian and Chinese regulators. Our OMEGA platform accelerates aftertreatment development, reduces costs by up to 30% and reduces testing CO2 by up to 98%.

There is growing demand for localised delivery of our testing services within North America to improve logistics efficiency, responsiveness, and reduce project lead times. To meet this demand, CATAGEN aims to establish strategic partnerships with established service providers in North America to deliver CATAGEN Green Emissions Testing locally.

However, our patented technology cannot be simply "lifted and shifted" to the US due to substantial technical and regulatory differences. Significant re-engineering is required to meet North American requirements, including:

\*Electrical and safety compliance,

\*Thermal and flow reconfiguration,

\*Digital control and data systems, and

\*Reactor modularisation

This project will create a fully validated, North American--compliant OMEGA reactor, de-risking future installations and establishing a foundation for global replication.